Can Synergies between Civil Society and Corporate Social Responsibility promote inclusive and sustainable empowerment for women through more equitable

Women are central to smallholder agricultural production and development but do not benefit equitably from their output because of institutional and structural barriers, such as unpaid domestic work and inequitable land rights, respectively.
The problem is to better understand the institutional and structural norms, values, relationships, conflicts and ways of working that are acting as barriers to women's economic empowerment through smallholder coffee production and to understand how espoused visions of corporate social responsibility (CSR), might best be utilised to promote sustainable change in the area. Through such understanding, we might identify potential links between CSR strategy and gendered value chain development to facilitate the sustainable empowerment of women through smallholder coffee production.